Helping underserved students enjoy all the benefits of the professional networks they typically don’t have access to through a data-driven online experience.

Prospela is an award-winning certified B Corp that exists to give underserved young people all the benefits of the professional networks they typically don't have access to, yet so badly need, through a data-driven online experience.

A lack of resources mean schools and employer youth initiatives focus solely on "what" students know, leaving "who" students know to chance.

We help young people tackle this "network disadvantage" by getting further along the "network building" lifecycle. We don't just introduce them to mentors & employers and leave them to it - we actively help them maintain their expanding network, using data-driven approaches to cultivate opportunities from their new long-term asset, helping them improve their life chances and get their foot in the door to - and thrive within - previously out-of-reach places